Smart Simulation for Complex Diseases: Feasibility of the VasIntel™ Virtual Testing Lab

ReproGo is developing **VasIntel**, an AI-powered platform that simulates how real human tissues respond to genes, compounds, and disease triggers --- enabling scientists and pharmaceutical companies to reduce lab burden, de-risk decisions, and accelerate discovery.

Unlike traditional approaches that rely on animal testing or generic models, VasIntel is trained on **functional data from lab-grown human mini-organs** exposed to diabetic, inflammatory, and metabolic conditions. The platform integrates **functional, molecular, and metabolic responses**, making it uniquely suited to model complex diseases at the tissue level.

Researchers can use VasIntel as a **virtual simulation tool** --- selecting disease pathways, running predictions, and comparing outcomes before moving to the lab. Future features will include **personalised modelling** based on small blood samples, allowing patient-specific simulations.

The platform's initial focus is on diabetes-related vascular disease, where existing models often fail to predict real human outcomes. Long-term, VasIntel will expand to other areas including **cardiovascular, kidney, neurovascular, and rare inflammatory diseases**.

This Innovate UK-funded feasibility study will explore VasIntel's **commercial and regulatory potential** through structured stakeholder engagement, pricing validation, and technical scoping. It builds on ReproGo's success delivering validated human tissue models and engagement with over 400 stakeholders during the Pioneer Group's AI in Health Accelerator --- where **98.1% of users said they would use the platform**.

By supporting earlier, more accurate predictions and reducing reliance on animal tests, VasIntel offers a **human-relevant, sustainable alternative** for drug discovery. It aligns with the UK's mission to lead in ethical biomedical innovation and strengthens national capabilities in AI-powered life sciences.